Digital Multi-channel Tibial Implants in Orthopedic Medicine

The primary objective of this project is to develop low cost, metal-composite intramedullary (IM) nails for trauma application using high value manufacturing methods such as 3D printing, injection moulding and tape winding processing. Although there are significant patient and surgeon advantages to using composite materials in terms of improved visualization and interpretation of the healing site, and better outcomes, the commercial motivation to switch to composites remains a critical practical issue to the project. This is due to higher manufacturing costs, and the technical and commercial risks associated with the introduction of a new technology into the market place. In order to address these challenges, the partners (Smith & Nephew, Invibio, TWI ltd and GCI.) have formed a strategic alliance using TSB funding (£0.5M) in order to develop products with improved product performance at a competitive price that meets the market requirements for a composite nailing system. The 2.5 year project will deliver novel processes, product technology, IP/know-how, and offer improvements over current best-in-field in terms of manufacturing costs, environmental impact, and product performance. This will help provide a technology platform from which potential commercial benefits are realized across multiple applications within the healthcare market and beyond.